Domestic Audio Analytics Platform

With the rise of consumer sensor technology, we are seeing an explosion of sensors in the domestic space, specifically focusing on security, automation and metrics. Current systems dedicate a single sensing method (like a magnetic switch) to a single sensing event (like opening a door). We propose a system of indoor sensing that detects and analyses a wide range events and communicate with users about their space all from a single in-home device. This innovative approach to sensing could pave the way for a field of methods that are adaptable to the conditions of any domestic environment.